SKA Mid Band 5

This grant will fund the completion of the design and qualification of the Band 5 cryogenic feed system for the SKA Mid telescope. The design will be reviewed by the SKA Observatory and the design data pack will be produced. We will also provide four prototype systems for incorporation in to a test array and support the delivery of these to the telescope in South Africa.